GRAVITRICITY Ltd: Market Analysis and Consortium Development

Gravitricity Ltd is an energy storage technology company based in Edinburgh. The Company is developing

an innovative mechanical energy storage technology for grid-scale electricity storage.

This project, consisting of follow-up work after the June 2017 Clean&Cool Mission, will enable Gravitricity

to make progress in three core areas of commercial strategy:

- Market Analysis and Assessment (including data and evidence for the Business Plan that will be used for

Seed Funding raise in late 2017.)

- Industrial Consortium Building, primarily via one trip to continental Europe.

- North American Partner identification and meetings, primarily via one trip to the USA.